The Scottish Association for Marine Science and Marine Harvest (Scotland) Limited

To implement advanced Hydrodynamic modelling in Scotland's salmon farming industry to facilitate sustainable growth and best environmental management practice, leading to enhanced resource efficiency.